Efficient, finance-specific Large Language Models (LLMs) for portfolio construction

The ever-increasing prominence of algorithmic trading in quantitative finance has necessitated the need for reliable and actionable AI-aided domain knowledge from vast streams of multimodal data. In this context, sentiment analysis from text promises to bridge the gap between market movements and human actions in quantitative trading. Thus, in my research, we aim to employ tensor algebra, machine learning and natural language processing techniques to implement finance-specific Large Language Models (LLMs) for sentiment analysis, ultimately utilising them as recommender systems for trading. Despite its significant potential, this area remains largely unexplored. Given the sensitive and fast-changing nature of the finance sector, our proposed LLMs must be both efficient/compressed and explainable while simultaneously achieving high accuracy. These goals set my project apart from any other research conducted on this topic. In terms of enhancing model efficiency, this is crucial since the markets are constantly evolving, and the inference time of models needs to be minimised. Moreover, as we aim to make these models accessible to the general public, compressing them is vital to enable operation on edge devices without the need for vast computational resources. To this end, we will develop various tensor decomposition techniques, as well as utilise knowledge distillation. Furthermore, as we aim to apply our LLMs in the finance domain, it is essential to ensure they are explainable, to prevent them from generating incorrect responses. To achieve this, we will employ various "robustification" techniques such as reinforcement learning and instruction tuning to enhance the model's reliability and accuracy. This promises enhanced interpretation and prediction, mimicking how a human analyst might analyse sentiment in financial texts, all executed in a fraction of the time needed by humans for each article, as LLMs are capable of processing thousands of words per second.